The Burger in Britain: The History and Impact of American Food

This thesis is a comprehensive history of the burger in Britain. A mainstay of American culture and cuisine, it gradually rose to an iconic status across the UK after an era of dietary restriction caused by the economic struggles of the Second World War. In acknowledging this relationship, this thesis positions the burger as a symbol of Americanness, a concept with nationalist origins that alludes to a postwar utopia of overabundance and capitalist success. It presents the burger as a vehicle for globalisation processes and explores its reception. Informed by an array of marketing materials, newspapers, food product ephemera, and more from archival material within the US and UK, it seeks to chart the changes and impact of the burger upon British business, health, and lifestyle from the arrival of the first burger bars in 1954 until today. Following an introduction, this thesis first defines and contributes a new interpretation of the meanings of American food culture in Chapter 1 to foreground this study. Chapters 2 and 3 then explore the introduction of the burger through the Wimpy Bars operated by J. Lyons company, and twenty years later, the first McDonald's restaurant which sparked a "battle of the burgers" across Britain. The idea exchange which occurred between US and UK supermarkets, which ultimately moved burgers into the more private sphere of grocery stores and the home market, is developed in Chapter 4 through a case study in Sainsbury's strategy. These evolving food choices culminated in the eventual decline of beef consumption due to the BSE health crisis, and the rise of vegetarian and vegan burgers, as outlined in Chapter 5. Finally, Chapter 6 considers protest movements related to the burger and considers how Britain interacts with definitions of nutrition throughout this cycle. In doing so, this thesis provides an original contribution to knowledge through this investigation of the burger industry, adding to an unexplored area of social, cultural, and business history in Britain.